New approaches for understanding climate change trends and variability in aggregate weather extremes

This PhD project will aim to develop new insight into trends in aggregate risk
of weather extremes (e.g. total storm severity over a season) by developing non-
stationary models of random sums. The methods will be applied to historical
European storm data as well as future climate change projections.